High temperature SEM in-situ micromechanical testing

The quest for new materials that can resist the extreme environments required to reach the zero
pollution targets is pushing the boundaries of material science. For this reason, ceramic matrix
composites (CMCs) have emerged as an innovation in material science due to their interesting set of
properties such as high temperature stability, high compressive strength and excellent corrosion
resistance [1]. These properties can be further enhanced by deposing nanometre thick interphases
between the fibre and the matrix which activates toughening mechanisms such as crack deflection
along the interphases and fibre pull out. The aim of this PhD is to characterise and understand the
fracture performance of Ceramic Matrix Composites (CMCs) at high temperatures (600-1000C) using
high-temperature Scanning Electron Microscopy (SEM) in-situ micromechanical testing, with a focus
on the role of interphases in enhancing toughness for application in commercial fusion reactors. In
collaboration with UK Atomic Energy Authority (UKAEA), this project will not only enhance the
understanding and performance of CMCs but also accelerate their application in critical hightemperature
and high-radiation environments.